University of Northumbria at Newcastle and Siemens Energy Industrial Turbomachinery Limited KTP 24_25 R3

To develop an advanced platform for predicting and tracking machinery components and sub-assembly obsolescence in gas turbines using AI-driven tools and machine learning techniques.